Image Analysis for Studying Radiotherapy Induced Lung Damage

Lung cancer is one of the most common cancers in the UK. Although survival rates are improving, survivors experience poor long-term quality of life. Radiotherapy is a common treatment but can cause damage to the lungs (Radiotherapy Induced Lung Damage, RILD) and other side effects. There is growing interest in better characterising and understanding RILD, and ultimately reducing its incidence and improving the outcome for lung cancer patients.
We have previously developed image-based biomarkers of different forms of RILD and demonstrated their potential for quantifying RILD and stratifying patients. This project will expand our suite of biomarkers to include measures of parenchymal change and airway narrowing and develop automated processing pipelines so they can be efficiently calculated on large cohorts of patients with multiple follow-up scans. The project will then employ these pipelines to study the progression and evolution of RILD over time and analyse the relationship between acute and chronic RILD. The project will also investigate the relationship between dose-distributions, RILD bio-markers, and clinical end-points and symptoms. This will involve exploring existing and novel methods of analysing the dose-RILD relationships.